Seamless Phase I/II Designs for Precision Medicine Trials

In drug development, one key attribute is to select inefficacious and/or unsafe treatments which should be excluded in
early-phase clinical trials. Discrete traditional designs, usually incompletely considering efficacy data in phase I and
toxicity data in phase II, can lead to the misspecification of the appropriate dose(s). By consolidating phases I and II into
a single study and modelling both efficacy and toxicity, seamless phase I/II designs have gained increasing attention to
improve the efficiency and accuracy of drug development. With growing interest in developing immunotherapies and
molecularly targeted agents (MTAs) in the era of precision medicine, the principal objective of seamless phase I/II
designs becomes to estimate an optimal biological dose (OBD). Such treatments have raised new statistical challenges,
including non-monotonic dose-response relationships, late-onset outcomes, and heterogeneity of participants in clinical
trials. This project aims to research seamless phase I/II designs for precision medicine trials: First, improve on the so called
dose-escalation followed by expansion cohorts (DE-EC) method using Bayesian hierarchical modelling. Next,
consider trials evaluating MTAs, where the monotonic dose-response assumption does not hold. Ordinary differential
equations may be used to fit the curves. Finally, I plan to model multinomial outcomes (e.g., toxicity, no toxicity but
efficacy) rather than bivariate binary toxicity and efficacy.